Bartering essential nutrients in animal-microbe symbiosis

All human and animal life exists in symbiosis with a complex microbiota. To improve understanding of how animals perform, survive, interact with, and adapt to, the natural world, we need to understand the fundamental basis of the relationships between animals and microbes. This project will investigate the molecular mechanisms involved in harmonizing animal and microbe function.
Symbiotic bacteria in many animals supply their host with essential nutrients and metabolites lacking in the animal host's diet. Insects are excellent tractable model systems to investigate animal-microbe interactions and often have symbiotic relationships with a single microbe species housed within specialised insect cells. These insect-microbe relationships have evolved over millions of years and neither the insect nor microbe can survive independently of the other partner. The specific targets of this project are the solute transport proteins which are responsible for moving multiple vital nutrients and metabolites back-and-forth between the host and microbe. We will address the questions as to how the host supplies the microbe with nutrients and how essential nutrients and metabolites produced by the microbe are delivered to the animal host.
Such insect-microbe models can be investigated not only to better understand the mechanisms underlying the tightly controlled symbiosis process, but to enable the development of novel strategies for targeting insects for disease control, crop protection and food chain biosecurity.